Scalable manufacture and device integration of novel 2D materials & heterostructures

The PhD project aims to use primarily Chemical Vapour Deposition in order to study and improve the manufacturing technologies of Graphene and hexagonal Boron Nitride. The growth mechanisms of these 2D films on even the most commonly used transition metal surfaces are not well understood and this project seeks to improve the knowledge and techniques used in the area of Graphene and carbon nanotechnology.
Initially the project will focus on the integration of these 2D films into optoelectronic devices, using in-situ growth metrology to gain valuable insight into the growth process. This will not only provide valuable insight into the electronic properties of the materials, but contribute to the study of Optoelectronic devices and circuits
There are also plans to study and refine the chemical conversion of graphene in order to form various atomic layers containing boron, nitrogen and carbon. Once a growth strategy is identified the focus will turn to tuning the electronic properties such as resistance, carrier mobilities and dielectric strength of the material.